Development of Commercial Optical Ground Segment Service for Satellite Missions (OGSaaS)

Satellite operators are suffering from limited access to radio spectrum, bandwidth constraints, and security concerns when trying to send data from their satellites to the ground. Infostellar and Archangel Lightworks intend to develop a joint service offering to solve this valuable problem.

Infostellar has a ground-station-as-a-service (GaaS) platform called StellarStation.

Archangel Lightworks has an Optical Ground Station (OGS) called TERRA-M.

By onboarding the TERRA-M onto StellarStation, the partners will be able to offer a first of a kind optical-ground-station-as-a-service (OGaaS) model to global satellite operators.

Infostellar and Archangel Lightworks will use the EUREKA funding to build and implement the proposed joint service offering, including an end-to-end service demonstration. The demonstration will showcase a high-rate space-to-ground data transfer from a satellite in orbit that has scheduled its pass on Infostellar's StellarStation platform and used a laser terminal to downlink data to Archangel Lightworks' TERRA-M optical ground station.

Please visit https://www.infostellar.net/ and https://www.archangel.works to learn more.